The dynamics of infection, coinfection and transmission in a complex multi-host - multi-vector - multi-pathogen community

Zoonotic pathogens typically circulate in diverse wildlife communities comprising multiple host and vector species. This project will investigate how vector and pathogen specificity impact infection, coinfection, and transmission.